Understanding the Mechanochemical Synthesis of Mixed Oxi j1es using Synchrotron and Neutron Techniques

The mechanochemical synthesis of mixed oxides is of interest within JM as a potential new route to the manufacture of catalysts and absorbents. There are advantages from using this route such as reduced energy and simplified process flow sheets. However, the mechanism of the transformation of reagents to active phases under mechanical action is not well understood and knowledge of how key parameters such as milling technique, time, initial reagent ratios and the presence of additives is needed. Knowledge is required of which phases (amorphous and crystalline) form during milling time and how the process can be optimised.

The project will use tomography, PDF, XAS, XRD, Raman neutron techniques to understand the mechanism of mechanochemical transformation with milling time and key parameters for oxides such as perovskites or molybdates. In situ techniques will also be developed.